Reprogramming translation in mammalian cells by tRNA pool modification

mRNA translation is a crucial stage at which gene expression is regulated in all eukaryotic organisms. Numerous cellular signalling pathways converge upon the mRNA translation machinery, and exert different modes of control resulting in the co-ordinated regulation of different sets of genes in order to maintain healthy cellular functions. These findings are based almost wholly on studies in lower eukaryotes and cell culture, but very little is known about how these mechanisms contribute to the maintenance of human tissues in situ.
This project aims to further understand how two key tRNA-related mechanisms operate in the context of human cells and tissues: signalling via eukaryotic initiation factor 2 (eIF2) and tRNA pool reprogramming.